PIK signalling in Immunity and Infection

Technical abstract
The developed world has observed a dramatic reduction in mortality due to infections over the last century. At the same time, certain cancers, allergy and autoimmune disease are on the rise. Moreover, re-emerging and novel pathogens such as HIV, flu and various bacterial infections target vulnerable populations everywhere. As a consequence, a substantial effort is still required to find strategies to target the immune system in ways that reduce autoimmune, allergic and inflammatory diseases while retaining optimal protection from pathogens. In this programme, we will explore how experimental and eventually therapeutic modulation of the PI3K signalling module affects different components of the immune system. We will apply this knowledge to suggest how manipulation of PI3K signalling can be used to promote immunological health and improved lifespan.